Quantum and Classical complexity of measurement-based quantum computation

An important open problem is the question of when quantum systems can or cannot be simulated efficiently using classical computers and when they can enable quantum computation. This question has broad connections to many-body physics, the foundations of quantum theory and hidden variable models, and to quantum computation. The project's broad aim is to study this problem in the context of quantum systems for which measurement plays an important role. While we anticipate the initial focus of the project to be related to the principal supervisor's recent works (e.g. Rudolph & Virmani, Nature Communications 14, 78000 (2023), or Atallah et. al, Quantum 8, 1243 (2024)), students will be encouraged to pursue fruitful scientific questions independently, or with other co-authors should the opportunity arise. The university mandated two step application process described below is designed for many different disciplines, and so to enable shortlisting applicants must also separately send a covering email to the supervisor [email] with their CV and transcript attached.